CT to VE: An automated approach to mesh generation and processing from medical datasets for interactive use in immersive simulations for surgical plan

To investigate a framework for automated mesh generation and optimisation for biomedical images aimed at deployment on high- and low-end hardware.

Across surgical planning and medical education platforms, the prospects of virtualisation hardware and mixed reality applications continue to revolutionise interaction paradigms, mirroring real-world physics and visuals closer to anything we've witnessed prior (Matovu, et al., 2023), allowing students and physicians alike to visualise complex cases in a fully bespoke 3D environment untethered by the restrictions of nonimmersive paradigms (Bright, et al., 2012; Bird, et al., 2020). Medical dataset formats, however, are not natively usable within virtualisation hardware. Circumvention methods of compatibility limitations currently utilise the generation of 3dimensional surface geometry from medical imaging, permitting the representation of radiographic datasets in a native 3D visual for examination.